MusicPulse

Decibel’s MusicPulse is a cross-platform analytical and feedback dashboard tool to help businesses better understand the consumption of music in a converged digital landscape, drawing from data from music service providers and social media. MusicPulse provids rich intelligence to minimise risk in music investment and talent acquisition by finding up-and-coming artists.